FIELAP

The Project Aims To Design And Develop An Automated Integrated "Plug And Play" For Management And Full Analysis Of DBS Type Blood Samples For The Early Life Which Currently Does Not Exist. Emergency Analysis Will Also Be Possible. It Will Be Flexible, It Could Handle Multiple Sessions.